Quantum effects in non-minimally coupled and non-renormalizable field theories

Currently the inflationary models with non-minimal coupling provide an exciting area of research. In particular, the Higgs boson of the Standard Model can lead to inflation, if non-minimally coupled to gravity. Moreover, presence of non-minimally coupled term is expected in any inflationary theory due to quantum corrections. The study of the systematic renormalization and analysis of quantum effects in the corresponding non-renormalizable theory is the main goal of the project.